Smart-Vent intelligent residential ventilation system

The company is developing a residential ventilation product that provides an intelligent means to control indoor air quality. Driven by energy and CO2 reduction legislation, homes are becoming more airtight with a consequence of reducing indoor airflow causing poor indoor air quality which impacts on occupant health, and creating condensation problems which damages a home and its contents. The project will enable prototypes to be built and tested in occupied homes and remotely monitored via the cloud. The product has future commercial potential in UK, EU and global markets and sales to these markets will create a sustainable business and revenue to provide future product development and job creation.